Using Supervised Learning on maps of total column density to investigate the fractal structure of both the Milky Way and the Andromeda Galaxy.

To develop new statistical metrics to classify and quantify the underlying structure of chaotic systems (galaxies, interstellar structures, star clusters), and apply them to a range of observational and simulated data-sets.